The role of ferroptosis and other potential drivers of oxidative stress damage in Parkinson's disease

This PhD project will be laboratory research based, in the Trace Metals in Medicine Laboratory in the School of Engineering, with the topic focus in the field of Parkinson's disease. The purpose is to identify chemical processes that underpin potential biomarkers of oxidative stress processes arising in Parkinson's, including ferroptosis and the role of the Fenton reaction, and to examine these in model materials and, where appropriate, human tissue. This is important to help improve scope to detect Parkinson's disease, and may give improved insights into underlying disease mechanisms. Analytical science methods in current use at Warwick will underpin this study, including mass spectrometry analysis, protein aggregation studies and accompanying microscopy. Studies of molecular processes can be achieved with commercially available chemicals and peptides, and where appropriate human derived samples from recognised tissue banks will he studied under ethical approval. There may be some opportunity for synchrotron x ray analysis of the samples to provide advanced insights into their materials properties (including site specific information about oxidation state, for example). The results will be reported in peer reviewed journals.